Smopping

Smopping is an Android/IoS application designed to create an all-in-one online space where
travellers can link up with the retail and service industries of the region, town or city they are
visiting and receive real-time information that will signpost them towards the most accessible
and price-competitive fulfilment of their needs. This will involve geo-location specific offers
from businesses. Smopping features a built-in itinerary that the user can operate to plan their
time spent in the Smopping zone.